Bronze Age upland settlement dynamics in Ireland and northern Britain: environmental vs. non-environmental drivers

The impact of both environmental and socio-economic factors on the dynamics of prehistoric upland settlement in Britain and Ireland has been at the centre of a long-running debate. Most of that debate, however, has been centred around data from southern Britain, whose representativeness and applicability to other regions remains under-explored. This project seeks to address that issue, by surveying and systematizing available information on the dynamics of upland settlement in marginal landscapes of northern Britain and Ireland for the second and early first millennium BC, and place this into context with the wider archaeological and palaeoenvironmental record.